Topics in theoretical atmospheric and astrophysics, fluid turbulence and chaos theory.

Theoretical research in the areas of planetary dynamics, atmospheric dynamics, astrobiology, condensed matter physics and mathematical physics.